STEPS (Social, Technological and Environmental Pathways to Sustainability) Centre

The ESRC STEPS Centre will link research with action in the exploration of transformative pathways to sustainability. The Centre is part of an emerging STEPS Global Consortium with six hubs across five continents. Work on energy/climate, food/agriculture, health/disease, water/sanitation and urban development will continue through affiliated projects. The STEPS Centre's conceptual and methodological perspective - the 'pathways approach' will continue to be extended, and will provide a focus for debate about what works for sustainability transformations across domains.

The transition funding for the Centre will focus on a series of core platform functions, including convening/debating (through an annual event series on global sustainability challenges, including conceptual, methodological and practical policy questions), networking/partnerships (through the continued development of the Global Consortium), influencing/engaging (through linking research and events to policy and action, especially through building links between researchers and social movements/activists working on sustainability transformations across the world), and capacity building (through the training of early career sustainability professionals at the annual Summer School, as well as mentoring and support across the Global Consortium in a range of research, communications, impact and engagement functions).

The communications capacity of the Centre will continue to be enhanced through web based and social media capacities, as well as new links to arts and design. Over four years, the global standing of the Centre as a hub for knowledge exchange and policy influencing, particularly around the SDGs, will grow, along with its long-term institutional and financial sustainability.

Potential impact
During the transition phase (2018-21), the STEPS Centre will continue to provide rigorous research evidence to inform policy and practice in responding to global sustainability challenges, notably around the implementation of the Sustainable Development Goals. Central to this is the recognition of the normative, political dimensions of sustainability. Building linkages between research and action requires network building among researchers, social movements and activists working on sustainability issues across the world.

This includes creating new fora for knowledge exchange between activists, scholar-activists and researchers (for example, through the ERPI conference on rural politics, and the POLLEN Network), sharing methods which reveal solutions to environmental problems (through the PATHWAYS Transformative Knowledge Network, our methods platform and e-learning site), bringing artists together to create accessible, striking resources that will encourage public debate (through our partnership with Brighton University and Swarm Dynamics, an arts activist group), mobilising active networks working on practical transitions worldwide (proposed Rapid Transition Alliance) and encouraging reflection between scientists, engineers, planners and those who act as brokers between scientific knowledge and grassroots views on transformative environmental change.

In this transition phase we will do this by linking affiliated projects and our wider network through a series of events focused on major sustainability themes, including transformations, uncertainties, natures and methods. These will be a focus for debate between researchers, social movements, activists, practitioners and policymakers, aiming to define new directions and solutions to complex conceptual, methodological and practical sustainability challenges. Strategic links with the Transnational Institute, Oxfam, ActionAid, La Via Campesina and environmental justice networks globally will provide a platform for engagement with a wide range of activist groups and social movements concerned with environmental change and sustainability.

The regional hubs of the STEPS Global Consortium, along with our extensive 300-strong alumni network, will provide a network for engagement and dissemination, linking the research to particular policy communities across five continents. For example, the strong links between the South Asia hub and the People's Science Movement and urban activists across India provides on-going opportunities for linking to urban sustainability agendas. The Africa and China hubs have well-developed networks in the sustainable energy and low carbon field, actively linking into global climate negotiations. And the Latin America hub has long-standing links with policymakers and activists concerned with open knowledge and innovation systems. On-going research in affiliated projects encompasses our existing research domains of energy/climate, agriculture/food, resource politics, urban change and health/disease, each with already defined networks for engagement and influencing in place. Through investment in the Centre's core platform functions, we will enhance this through our web-based communications activity and through ongoing presence on social media.

Longer-term capacity impacts will emerge through continuing our annual Summer School at Sussex, together with development of our e-learning site and methods portal, as well as teaching curricula at postgraduate level at Sussex, and across our Consortium that has STEPS concepts, methods and practical examples at their core. Our aim is to create a Centre, linked to the wider Consortium, which has long-term financial and institutional security in order to address the SDG implementation challenges to 2030. Through this we will demonstrate the importance of integrative social science to global economic and social goals, and so a long-term legacy of ESRC Centre funding, aligned with ESRC/UKRI strategic priorities.